OceanLink: Offshore Mesh Network for Smart Marine Sensor Data

**OceanLink** is a **transformative communications initiative** designed to **revolutionise offshore marine data transmission** to shore-based decision-makers. By deploying a **resilient, autonomous, self-healing mesh network**, OceanLink enables **real-time data flow** from remote sensors, enhancing **precision and efficiency** in sectors like **aquaculture, offshore renewables, and marine conservation**.

At the heart of **OceanLink** is a **distributed mesh network** formed by **autonomous surface vehicles (ASVs)** and **smart buoys** that act as mobile and fixed communication relays. This system dynamically routes data through the most efficient paths, automatically adapting to changes in the network, such as harsh sea conditions or node failures, without human intervention.

The project addresses a well-recognised issue: the **connectivity** **gap in offshore data collection**. Sensors monitoring **water quality, marine life, weather, and equipment** provide critical data, but connectivity issues cause delays. OceanLink ensures **continuous, robust data relay**, **improving safety**, **reducing risks**, and enabling **data-driven marine management**.

To demonstrate its value, the OceanLink system will be deployed and tested within **Cornwall's aquaculture farms and marine energy test sites**, reinforcing the **Great South West** as a **testbed for digital marine innovation**. These deployments will validate the system's performance in challenging real-world conditions while directly benefiting regional stakeholders by improving operational insights, regulatory compliance, and environmental monitoring precision.

**Key Technologies**

* **ASVs** and **smart buoys** with edge computing and communication capabilities
* **Self-healing mesh networking protocols** for autonomous, fault-tolerant data routing
* **Cloud-based platforms** for data aggregation, analytics, and visualisation
* **Plug-and-play compatibility** with existing marine sensor infrastructure

Aligned with the **Ocean Futures Prospectus**, the **Great South West's Blue Economy priorities**, and the UK government's **Maritime 2050 strategy**, OceanLink also contributes to clean maritime goals by **reducing reliance on energy-intensive satellite systems**.

**Expected Outcomes**

* A **validated prototype system** demonstrating real-time, low-latency data transmission offshore
* Strengthened local capabilities in digital ocean technologies
* A **scalable roadmap for commercialisation**, including a subscription-based data service for industry users
* Foundations for future R&D in autonomous mesh networking, marine IoT, and ocean intelligence

Beyond its technical achievements, OceanLink will catalyse **regional economic growth** by positioning the **Great South West** as a hub for **smart marine infrastructure development**. It fosters collaborative innovation through partnerships with organisations like **Maritime UK South West**, academic institutions, and technology developers, ensuring that project outcomes continue to benefit the region well beyond its initial phase. Ultimately, OceanLink paves the way for a **smarter, more connected ocean**, supporting sustainable growth, resilience, and operational excellence across the UK's maritime economy.